Fibre Wavelength Quantum Relays (FQRelay)

Quantum communications can secure data transmission, guaranteed by the laws of physics. Technology to

achieve this based on encoding information on individual particles of laser light is proven over dedicated point-

to-point links. However the full potential will only be realised with multi-user quantum networks, and it is

impossible to copy and resend quantum data, preventing traditional approaches. Quantum relays offer a

solution, allowing quantum keys to be teleported across fibre-optic networks. Our vision is to construct and

operate such a quantum relay, for the first time using practical semiconductor technology at the commercially

optimum 1550 nm wavelength band. This will be an important step towards widespread adoption of

guaranteed network security solutions for businesses and customers alike.